Sheffield Hallam University and Preformed Windings Limited KTP 23_24 R2

To improve the efficiency and productivity of manufacture for hydro-electric generator windings by the introduction of industry 4.0 digital CAE capability to the production of bespoke electrical windings for hydro electric generators.